Managing Innovation in Major Projects and Programmes

This PhD project aims to explore business to business innovation, exploring how suppliers and customers can accelerate innovation to market in the business environment. It focuses on the management science behind innovation and how this is applied in the construction sector at a business level. It touches upon a procurement as a stimulus for innovation through the contracting process across the supply chain. Of particular interest is capturing good practices across businesses and lessons learnt. This research will examine processes of encouraging, stimulating and applying innovation from other sectors.